Valency, transitivity and multifunctionality in Cameroon Pidgin English

Cameroon Pidgin English (CPE), a primarily English-based language with over 2 million speakers, is a
living artefact of England's colonial history in West Africa. Existing research focuses on its structure and
sociolinguistics, but until recently detailed lexical analysis has been impossible. Recent and forthcoming
digital datasets yield the opportunity for such analyses. This project uses corpus data to examine
polysemous CPE verbs and their patterns of transitivity, placing these patterns in a crosslinguistic
context. Examining the relationships between senses of these verbs and the processes by which they
arose will shed light on patterns of language change and variation in a multilingual environment. As
there is relatively little information about the historical origins of CPE, this research will contribute to
theories of language formation and change in contact environments and will benefit scholars of creole
typology, semantics and the socio-historic complexity of West Africa.